Water1

This grant will help us take our water saving device from design/prototype stage and present the device to tooling manufacturers with the knowledge of probable market penetration figures and with confidence in product protection through patent applications.